Liquid Hydrogen Maritime Valve (LHMV)

This project will develop and test a key piece of technology needed to help ships use clean hydrogen fuel instead of diesel. LUX Industries, based in Oxfordshire, is working with Logan Energy in Edinburgh and vessel operator Acua Ocean, located in Essex. Together, they are tackling the challenges of delivering extremely cold hydrogen---either in liquid or cryogenic gas form---for future use in maritime fuel systems.

LUX will lead the pre-deployment trial of a next-generation cryogenic hydrogen flow control valve, a critical component that manages the safe, controllable transfer of hydrogen fuel from storage tanks to fuel cells in a port or onboard setting. The valve will be tested onshore, using Acua Ocean's LH2 tank, in a dry dock or controlled rig environment---not on a vessel in operation, in full compliance with safety and competition rules.

Logan Energy will support the project by assessing system-level feasibility, including heat balance modelling and operational requirements. Their work helps ensure that future deployment of the LUX valve can be scaled and integrated into UK port and bunkering systems.

This project supports the UK's Clean Maritime Plan and Maritime 2050 goals by reducing emissions from shipping and enabling future hydrogen bunkering operations. Results will be shared with the Department for Transport, Innovate UK, and the wider industry.

By developing safe, innovative hydrogen technology here in the UK, this project contributes to greener ports, cleaner air, and new clean-tech jobs in the maritime sector.